Socio-ecological landscape dynamics in the headwaters of the Okavango

Using remote sensing and field work to understand the changing landscape and human use of the Okavango watershed in the highlands of Angola.